RE-DISTRIBUTED MANUFACTURING NETWORKS | THE ROLE OF MAKESPACES

The main aim of the Network is to develop a shared multi-disciplinary vision and research agenda for the the role of makespaces in re-distributed manufacturing. A makespace is a catch-all term for an open access community fabrication workshop. It encompasses Fab Labs, Hackerspaces, Makerspaces and other facilities that can broadly be described as spaces with a suite of fabrication tools and technologies openly accessible for use by a community. The cross-disciplinary network of academic, industrial and policy experts will establish the future place, purpose and philosophy of makespaces within re-distributed manufacturing and investigate key drivers in enabling sustainable re-distributed manufacturing at a grassroots level. Insights will be gained into the opportunities for decentralised manufacturing and product innovation in makespaces, the role of makespaces in local communities and to nearby manufacturing businesses, as part of digital networks and in national and global supply chains. This will initially involve hosting research workshops and public facing discussions with invited experts, conducting research in towns and cities in the UK to map the current and potential interplay between makespaces and manufacturing businesses, waste management companies, education centres, suppliers and retailers. Following this work a set of feasibility studies will be run in order to trial potential opportunities and understand barriers and challenges. These activities together will signpost the research needed to fully explore the role makespaces can play in the future in acting as vital constituent in a rich landscape of re-distributed manufacturing. The Network will publish these research challenges to the wider community.

The network will be co-ordinated by Sharon Baurley at the Royal College of Art, who brings extensive experience of working in academia and collaborative research with industry. The network includes a broad spectrum of academics with expertise in industrial design and manufacturing, materials, standards and regulation of emerging technologies, technology and innovation policy, geographies of innovation and technological change, geographies of creative practice, sustainability and environmental impact, urban policy and regeneration, cities and climate change, waste management systems, new economic and business models enabled by the digital economy, interactive cooperative systems, digital innovation and IT as a utility. The network will also include the Royal Society for the encouragement of Arts, Manufactures and Commerce (RSA) as well as makespaces from across the UK, micro and SME manufacturing businesses, waste management and recycling companies, software developers, technologists and technology developers and GOs and NGOs with interests in craft, design, innovation and manufacturing.

Potential impact
We will contribute to the development of a shared multi-disciplinary vision and research agenda for the 'role of makespaces in re-distributed manufacturing'. This vision will be explored at four different levels: At the Makespace level we will identify a vision for the key technologies, people and skills, tools, materials, resources, cultures and methods that are needed in makespaces for them to support redistributed manufacturing and in order to move from linear economy practice to circular economy practice. Key beneficiaries here include citizens, the communities to which they belong, the individuals, groups and organisations involved in the creation and sustainability of makespaces, and the suppliers of technologies, tools, and materials that enable makespaces.
At the Local level we will identify a vision for how makespaces can help their local area with respect to manufacturing and manufacturing business development, and to successfully respond to economic (business generation), social (employment, training, skills), environmental (local manufacturing, supply, waste management), and technological changes. Key beneficiaries will be local businesses, local government, community groups, and individuals exploiting the potential of makespaces.
At the Digital level we will identify a vision for the requirements of a digital network, resources, and tools to network makespaces and others (manufacturers, retailers, suppliers, support networks, investors, educational institutions, research centres, material resources, waste management, communities) in relation to small scale manufacturing within an online community of business, social and marketplace networks. The beneficiaries here will be all stakeholders in makespaces (at both local and national level). The ability to connect makespaces with each other, with businesses, and with tools and technologies, to share resources, opportunities and experience is critical to success.
At the National level we will identify a vision for how government policies and support, national institutions and networks, EU directives, and regional and national businesses and supply chains, can support and enable the 'makespaces in re-distributed manufacturing' model. The successful integration of makespaces into the wider take-up of redistributed manufacturing and the associated industries and businesses will serve to benefit these bodies and organisations through new models for industries, businesses, economic and investment, and quality, regulation and legislation.
We will contribute to the development of a cross-Network vision and research agenda. We will work with the other RDM networks to ensure integration of makespaces into the ways of working of national and multinational industries and service organisations, and in the definition of a research agenda that accelerates this integration.
By its construction and nature the Network will be an inclusive and collaborative body driven by its membership's needs and aspirations. The overall activities, and those of the groups working at the four levels, depend both upon the inputs of members and their uptake of the outputs, be they the overall vision and practice of integrating makespaces into mainstream re-distributed manufacturing, or participating in the future research agenda the Network will produce.
The executive group will lead on the impact activities, with specific investigators taking a lead on identifying the vision and research challenges that relate to their expertise.
Members of the executive group all have track records of working in close collaboration with industry, organisations, policy makers/government, and in the preparation of exhibitions and public engagement material. The RSA will be our principal impact partner, having many conduits - dissemination, industry engagement, public engagement, policy - through which the Network will ensure impact, namely the Makerspace Network, The Great Recovery, City growth Commission.